Reeo Workflow Management Platform

Get Carter Productions Ltd is a leading audio production company who work with a number of regional and national advertisers. We are based in the North East of England and are proud of our 20 year heritage.

Our mission is "To become the Biggest and Most Successful Commercial Audio Production Company in the UK".

We developed an internal cloud based workflow management platform named Reeo to control our projects from first enquiry through all stages to final despatch and invoicing. We'd now like to pursue this as a product which could be brought to market and targeted to other industry users to assist them with the same challenges we faced before introducing Reeo. Reeo is the only software to directly link to the despatch of projects to the Radio stations without having to use a 3rd party software company. It is a unique piece of software and could vastly improve productivity of other users. The software would be licenced and marketed to other Audio Production companies to form a new revenue stream for Get Carter Productions Ltd.